Critical evaluation of mitophagy, mitochondrial dysfunction and senescence axis

Many types of cells become senescent as a response to a variety of stressors, and show distinct senescence phenotype such as persistent DNA damage, mitochondrial dysfunction, increased levels of reactive oxygen species (ROS) and pro-inflammatory cytokine. This response is important, for example for cancer prevention or wound healing. However, chronic activation of stress response pathways and the resulting accumulation of senescent cells in our bodies are implicated in many age-related disorders.
During stress-induced senescence in fibroblasts, there is a rapid loss of mitophagy coupled with mitochondrial dysfunction. Importantly, if mitochondria are deleted or their respiration is inhibited, senescence phenotype fails to fully develop, indicating that mitochondrial dysfunction is an early and necessary component for the establishment of senescence. Mitophagy is widely assumed to act as an important mitochondrial quality control mechanism, but there is scarcity of experimental data on whether and how loss of mitophagy contributes to mitochondrial dysfunction and senescence, and the cell-type dependencies.
Senescent programme in fibroblasts may be similar in other cell types with mitotic capacity, but post-mitotic cells, including terminally differentiated muscle cells do not display the same senescent phenotype. However, skeletal muscles do show age related decline in mitochondrial function, increased ROS and pro-inflammatory cytokine levels. Such poorly characterised 'senescent-like phenotype' can inhibit exercise-induced increase in muscle mass, so is likely to contribute to sarcopenia and frailty.
The studentship will provide a unique opportunity to study some of the critical and very hot topics in ageing research relevant for integrated understandings for health, by aiming to 1) uncover the mechanisms of mitophagy and its role in mitochondrial quality in young and senescent fibroblasts, and 2) compare and contrast the contribution of mitophagy-mitochondria axis to senescence phenotypes in fibroblasts and differentiated muscle cells. The student will be benefitted by ample of training opportunities through the combination of unique and specialised experimental techniques available at supervisors' groups, such as for in-depth characterisation of mitochondrial function, senescent cell phenotyping, and quantifying mitophagy using advanced imaging techniques. A range of established molecular biology, biochemistry, pharmacological, and genetic tools will also be employed.
The outcome of the project is expected to pinpoint fundamental mechanisms of mitochondrial quality control. It can also lead to novel strategies to appropriately manipulate mitochondrial function in cell type-specific manner and ultimately to the exciting development of serotherapies aiming to combat age-related diseases and improve exercise-induced muscle growth in elderly people.